Newcastle University & Clue Computing Company Limited

To embed a causal analysis capability and process modelling tools in order to provide investigators with the capability to identify patterns of behaviours and likely suspects, as well as to eliminate unfeasible scenarios at the earliest point in an investigation.